Smart Polymer Bonding

While the wasteful use of single use plastics is regulated out of existence, the importance of plastics to modern industry is growing. The vehicles of the future, the aerospace sector and many others, rely heavily on this lightweight, strong and cheap material. Unfortunately, the same characteristics that make plastics so attractive, also present a fundamental challenge to its use.

This project aims to resolve one of the most well-known issues: the fact that solid plastics do not stick to each other, and cannot be welded like metal. This means that bolts, screws and fasteners are typical today. Where this is not possible, industry has invested in heavy, energy intensive workarounds. This makes production costs higher and increases the carbon footprint of plastic parts.

If a simple bonding agent (a "glue") could be produced, then production lines could quickly and efficiently build up plastic cars, airplane wings, and much more. This would drive down the cost of vehicles, their weight, and the resulting range and emissions. Our process is also less energy intensive, and therefore more environmentally friendly than the status quo. Cutting edge research at Cambridge University has now reached the point where just such a product could be made.

This project has the goal to bring the state-of-the-art research in polymer science from the Cavendish Laboratory (the place where the electron and DNA were discovered) to the market through a collaboration between top scientists at the University and a local advanced materials start-up. We will work on a new bonding solution that will mean in a few short minutes, any standard plastics can be strongly and permanently bonded.

This will allow for complex products made of structural plastics to be assembled quickly and with better environmental credentials than any comparable material. There is already strong interest and support letters from major manufacturers, and with this grant, the UK will continue to cement itself as a technology and advanced manufacturing leader.